Quantum Efficiency Metrology of Solution-Processed Quantum Dot Optoelectronics

This studentship is based on a newly formed IDTH Quantum Materials and Technology Hub (QuMAT). The student will join into a cohort and the cohort approach will benefit students who come with different backgrounds ranging from quantum materials physics to quantum technological engineering.
This studentship will connect diverse fields in the physical sciences hitherto considered isolated, playing to NPL and Cardiff's strengths in quantum science and metrology. NPL has world-leading expertise in quantum materials and metrology technologies, including developing that expertise to deliver technological standard applications. This studentship will facilitate a collaboration of NPL's and Cardiff 's quantum efficiency research (RIF-funded Quantum Efficiency Hub led by Dr Bo Hou), enabling future success with grants in a range of the 34 UKRI priority areas which stretch beyond the EPSRC remit.
A fundamental figure of merit of quantum technology devices is their quantum efficiency. However, a quantum efficiency metrology standard of solution-processed quantum devices is still missing, which results in quantum devices to be mischaracterised, yielding to invalid quantum efficiency results being reported.[1-3] The main goal of this studentship will be to generate systematic quantum efficiency characterisation metrologies to quantify the performance of emerging solution-processed quantum dot solar cells and LEDs, with a particular focus on providing solutions for standardising characterisation protocols for measuring the quantum efficiency in these quantum devices. These new types of quantum materials and energy conversion devices are expected to provide energy harvesting and lighting devices with high efficiency and low carbon footprints.
We would like to work with an enthusiastic PhD student to develop a deep understanding of i) interface physics which is crucial for the growth of quantum dot layers; ii) device physics (external and external quantum efficiency, light extraction efficiency, multiple exciton generation and multiple photon absorption) which is essential for realising quantum photonics devices. At the end of their PhD, they should have generated a protocol for measuring the quantum efficiency of quantum dot solar cells and LEDs and contribute solutions to metrology standardisation for solution-processed quantum dot energy harvesting and lighting devices, which are also areas for high-impact publications.